New technologies for enhanced water use efficiency or waste-water treatment

The Defra Fellowship aims to achieve an innovation platform for water and wastewater treatment technologies with a focus on micropollutant removal and energy consumption of treatment processes.